The Evolution of Material in the Inner Solar System: Elucidating the History of Enstatite Chondrites

The Evolution of Material in the Inner Solar System: Elucidating the History of Enstatite Chondrites